The effects of business taxation on economic and social welfare: new insights from tax return data

Despite attempting to reduce a very large budget deficit by cutting public expenditure and raising other taxes, the UK government intends to cut the main rate of corporation tax - levied on corporate profit - from 28% to 21% over the life of this Parliament. It is doing so as part of its aim to "create the most competitive corporate tax regime in the G20" (Cabinet Office, 2010, p10). The government believes that the corporation tax has an important impact on economic activity. At the same time, there has been a public outcry over multinational companies that are alleged to have avoided paying UK corporation tax.

This research proposes to estimate the scale of the effects of taxes on business behaviour, including avoidance, and also the consequent costs to society of the distortions to behaviour induced by taxes. The majority of the work will focus on corporation tax, but we will also analyse personal taxes on the profits of unincorporated businesses, and VAT.

A key feature of the research will be the use of confidential tax return data, recently made available by HMRC in a secure Datalab. The availability of these data provides an unprecedented opportunity for major breakthroughs in our understanding of the effects of taxes on key aspects of business behaviour. In collaboration with HMRC, we have already matched data from the population of corporation tax returns over a 10 year period with data from published financial accounts for the same companies. We will also match the tax return data for unincorporated businesses, and VAT returns for all registered businesses. The information in the resulting matched dataset will be at the frontier of what is available anywhere in the world for empirical research on the effects of business taxation.

The proposed research will generate important new insights into the effects of business taxation on economic and social welfare. We will focus on four specific areas of business behaviour: investment, source of finance, choice of legal form (primarily whether to incorporate or not), and tax avoidance. We will also analyse the responsiveness of taxable income to the tax rate; this reflects all behavioural responses, and can be used to estimate the overall costs to society of distortions to business behaviour.

We will use statistical techniques to exploit two forms of variation in UK business taxes. First, we will exploit discontinuities in marginal or average tax rates at several kink points in tax schedules, including the asymmetric treatment of profits and losses. Second, we will exploit the many important reforms that have taken place in each of the taxes considered over the last decade.

Thanks in part to previous ESRC investments, the research team at the Oxford University Centre for Business Taxation is in an outstanding position to conduct innovative research exploiting these data resources. The PI directed the pilot project of the HMRC Datalab which pioneered the use of anonymised corporation tax return data in empirical research on UK companies, and other members of the research team now have experience of working with these data.

Ultimately, the results of this research should be informative in the design of business taxes, though aspects of the results should also be useful in setting the forms of administration of each tax. The results should therefore be useful to HM Treasury and HMRC, and also to their counterparts around the world.

Recently the general public has been more engaged with business tax than ever before, mainly through extensive press coverage of alleged tax avoidance. We aim to use our research to broaden the public debate on the nature and design of taxes on business.

Potential impact
We aim to contribute to understanding of the costs to society of taxes on business. Ultimately, the results of our research should be used to inform policy regarding such taxes. We do not at this stage set out any policy prescriptions that might arise from the research. However, our ultimate aim is to inform policy - whether that involves changes in the use of different forms of taxation, or reforms to the structure of particular taxes, for example, - and should therefore benefit the whole of society.

More immediately, the research should be beneficial to those engaged in business taxes, either from the perspective of government or business.
Every country has an arm of government responsible either for determining tax policy, or for administering a tax. Within the UK, this is HM Treasury and HMRC respectively. We have close formal and informal links with both departments, and much of the work involved in this research will take place in the HMRC Datalab. Both departments have recently been active in debating the structure of business taxation. The Treasury has set the goal of the UK having the most competitive corporation tax in the G20, and is in the process of reducing the rate to 21%. The HMRC has been closely involved in a national debate over the alleged tax avoidance of multinational companies.

Our research should inform the work of both departments. For example, one outcome of our research should be to identify the relative importance of different elements of the tax system. What makes the most competitive tax system? The tax rate, allowances for capital expenditure, generous relief for the costs of finance, or other factors? We aim to shed light on these issues, which should in turn permit a tighter focus on the factors that lead to competitiveness.

We also plan to investigate the extent of avoidance. One factor, for example, is whether non-UK companies are able to shift profits out of the UK more easily than UK companies, which may mean that they can create a competitive advantage over domestic companies. Our research on this should also be useful HMRC, since it may help HMRC to focus its activities more precisely on areas of concern.

Our research should also inform the work of international organisations involved in international tax policy design, such as the European Commission, the OECD and the IMF. We have close links with these bodies, each of which plays a distinct role in international aspects of taxation. For example, the European Commission advocates a form of harmonisation of corporation tax within the EU; the value of such harmonisation is open to question, and depends on the responsiveness of business behaviour to incentives created by taxes. Our research should provide evidence on this.

Of course, business taxes are also directly important for business. This research will be undertaken within the Centre for Business Taxation, which has close links with business, and receives some funding from business. To the extent that business changes its behaviour (for example, its investment, or location) in response to taxes, then that represents a cost to business as well as to society as a whole. Providing evidence that may lead to reducing such distortions will therefore benefit business directly.

Broadly, then our research will contribute ultimately to global economic performance and the economic competitiveness of the UK. It will address and inform the effectiveness and public services and policy.